Investigating, modelling and improving music listening for hearing impaired individual.

This project aims at improving the music listening experiences of hearing impaired individuals by
exploring and understanding the limitations of current hearing aids (HAs) technologies, as well as
setting the grounds for novel modelling research for better understanding the perceptual
mechanisms involved, and potentially predicting outcomes from novel technologies, techniques
and tools. This will be achieved through three main work-packages (WP):
WP1 - Dataset. Design of a set of labelled data for assessing music listening for hearing impaired
listeners and hearing aid users. This will include audio material (e.g. stem music tracks, listening
scenarios and acoustic environments - measured and/or simulated), and tools to carry out
evaluations and produce additional data (e.g. hearing loss models and virtual hearing aids, as well
as tools for the creation of immersive an interactive experiences, such as sound spatialisers and
reverb simulators). In order to maximise the potential impact, the dataset will be designed
involving the relevant stakeholders (e.g. hearing aid users, clinicians, scientists, musicians, etc.).
WP2 - Validation. Carry out an initial validation of the dataset with normal hearing participants,
possibly using simulated hearing loss. An important outcome of this step is to start labelling the
input and output (e.g. perceived sound quality, etc.) data from the evaluation, and commence the
setup of an AI model to be subsequently (i.e. in the following steps of this research, or possibly
beyond this specific project) trained as artificial listener/predictor.
WP3 - Explorations. By using the developed dataset and AI model, further explore different
aspects of the research. The choice on the focus of this stage will be made mid-project, but specific
developments might include:
- Interface/control. Develop a prototype of personalisable/scalable interface for controlling
the various parameters of the MP. This could be based on AI, understanding from the user
what can/should be controlled and how, and ultimately producing a prototype of their
own customised control interface.
- Optimal acoustics. Optimising the acoustics of the spaces (either real or virtual) for a
specific listener. It might be interesting here to compare computational optimisation
3
methods with behavioural assessments, aiming again at further training the AI model, and
possibly developing a prototype optimiser for further evaluations beyond this project.
- Optimal signal processing choices. As above, but related specifically to the calibration of
the MP.